Scaling up EV Battery Recycling: Advancements in Electrode and Cells Processing (RecycleScale)

As the second largest market for EVs in Europe and with the sale of new petrol and diesel cars banned from 2035, the UK is at the forefront of the transition to an electrified transport sector.

However, with growing demand for the critical raw materials required for the production of EV batteries and concerns over global supply chains, an industrial scale battery recycling industry is urgently needed in order to help secure a stable and sustainable domestic supply of these materials.

Altilium has invented a novel hydrometallurgical process for the recycling of battery waste, thus promoting resource efficiency and reducing reliance on imported materials.

Our proprietary EcoCathode(tm) process can recover over 95% of the cathode metals, including lithium, from old EV batteries. These recovered materials aren't just recycled; they're reengineered and upcycled to high nickel CAM, ensuring their seamless integration into new batteries.

In a UK first, Altilium plans to use UKBIC's facilities to demonstrate at-scale manufacturing of battery cells using cathode active materials (CAM) recovered from end-of-life battery scrap (black mass) at our UK pilot plant.

Successful completion of the project will have wide benefits for the UK economy, enhancing UK competitiveness and attracting inward investment in the EV battery supply chain.